Creation of a UK based transformative manufacturing technology to produce a sustainable material for ‘one time use’ sanitisation wipes made from a plentiful organic waste material that can be readily collected and composted.

This project aims to create a 'proof of principle' in using citrus waste pulp to create a cellulosic based fibrous 'wipe' that can be used as a hand sanitising wipe. We aim to mechanically process the pulp, extract the natural 'oils' and then process the remaining pulp to produce a thin dry 'sheet'. We then propose to laminate these sheets to provide strength and cut these sheets into 'wipes' and introduce them into our dispenser ready for use as a hand sanitizing wipe. Once used, the wipe can be disposed of in a specially designed bin next to the wipe dispenser and the 'waste' wipes can be recycled in a safe, environmentally friendly manner, such as composting.

Our dispensing & collection system will ensure that wipes are collected at the point of 'dispense, use & disposal' for subsequent environmental friendly recycling or composting. Our 'wipe' dispensing system is already under development, but our new concept for the bio-degradable wipe requires considerable research and development. In addition, we need to develop a secure receptacle for receiving 'used' wipes to control the 'collection and recycling' process without contamination.